Developing a Real Time Abstraction & Discharge Permitting Process for Catchment Regulation and Optimised Water Management

A consortium comprising Cambrensis, Cardiff University, IBM, APEM, Environment Ageny Wales, Tata Steel & EADS propose to apply and test an intelligent ICT system for "real time abstraction & discharge monitoring". This will create a flexible system to optimise water resource management and replace the current outdated licensing system. An innovative "just-in time" ability will be applied to create significant water savings, whilst also enhancing delivery on EU Water Framework Directive obligations.
Our project is primarily about providing tools to enable stakeholders to capture the integrated nature of catchment water management that will promote behavioural change through first hand knowledge of their actions, consequences and the economic & sustainable gains that can be made. With such knowledge is the ability to then change the way we use and protect our water resources.